University of Salford And Your Housing Group Limited

To develop and embed processes and mechanisms to enable operation of an effective knowledge management system in relation to customer and performance data.